TFCloud, assuring the provenance of Cloud based Web Services

Currently, issues associated with determining the provenance of online cloud based services act as a significant barrier to their continuing expansion. Essentially, despite the considerable benefits of their expansion for both social interaction and further economic development, there is a general lack of trust associated with the services. The primary purpose of this proposal is to address the issue of trust associted with such services by adapting existing novel technology developed by the project partners to encrypt components of services located within the cloud using properties or features derived from their own construction and behavior to form a digital signature capable of assuring both their authenticity and freedom from malware whilst simultaneously allowing the flexibility for them to operate within their designed specification and execute on an arbitrary platform.